Decoding Biodiversity (DECODE) (IBERS)

Technical abstract
Novel data generated in WPs1-3 will be integrated with existing data and combined with de novo genome sequences in WP4 using novel tools and resources developed in the Earlham ISPG ‘Decoding Biodiversity’. This will provide insights into successful hybridisation heterosis and guide parental selections and provide a platform from which to launch new discovery science and translational projects including how gene bank collections can be better utilised for future agricultural and environmental benefit and novel breeding strategies.